Solar forecasting and future sustainable power systems

I will be researching Solar forecasting on a short time scale commonly referred to as Intra Hour. Looking into the reasons that it's so important and what ways to improve over the current methods and to try and develop a method of my own.